Simultons in atomic vapours

It has been predicted that exciting a thermal atomic vapour with two different laser beams may lead to the formation of two-colour solitonlike pulses co-propagating with little attenuation over surprisingly long distances. Calculations and measurements in Durham have recently demonstrated the effect. The project will study it in depth and will explore novel possibilities offered by simultons for controlling how light interacts with light. While touching to current and future experiments, the work will be theoretical. It will be primarily based on numerical computations on realistic models, but will also articulate with the rich mathematical literature on the subject.